Advanced 4-Probe STM Characterisation of Single Donor Atom Devices in Silicon: Fabrication, Measurement, and Quantum Transport Analysis

Quantum processors hold promise for tackling problems currently unsolvable by classical computers, with significant implications for fields such as cryptography, materials science, and the simulation of complex systems in areas like biology. Leading technologies being developed for quantum processors include superconducting qubits, trapped ions, and spins in quantum dots.
Single donor atom devices in silicon are particularly promising for quantum applications, as an electron confined to a donor can function as a quantum bit (qubit) or a dopant single electron transistor (SET) to measure the spin of a nearby electron. Donor-in-silicon electron spin and nuclear spin qubits also offer relatively long coherence times compared to competing technologies.
However, these devices face challenges, including sensitivity to noise and decoherence, which hinder quantum operations. This project utilises an advanced technique, 4-probe scanning tunnelling microscopy (STM), to measure the electrical properties of single donor atom devices in silicon with high resolution and reliability. Precise fabrication of atomic structures is critical to enable these detailed measurements.
Using STM-based hydrogen lithography at University College London (UCL), we fabricate atomic structures with extreme precision, creating artificial lattices in shapes such as two-dimensional arrays, one-dimensional chains, and single atom devices. Once fabricated at the London Centre for Nanotechnology (LCN), these structures undergo detailed 4-probe STM measurements at the National Physical Laboratory (NPL) to assess electrical transport properties, such as conductivity and resistance. The four-probe configuration, where one tip functions as a local gate, offers control over the local electronic environment.
This setup provides the unique opportunity to study device electronic properties during various fabrication stages, before exposure to environmental oxidation. By comparing these results with standard transport measurements on oxidised devices conducted using a cryostat, we can analyse the impact of charge traps on device behaviour.